Designing a hyperlocal transport news platform

Transport news, performance and feedback is one of the most important forms of hypermedia content as it is crucial to the lived experience of a neighbourhood. This proposal is focused on the design of a platform and API to turn transport information into news, to thread it together with social media feedback and to fund this platform through hyperlocal advertising on smartphones. To create this kind of transport hyperlocal content requires new tools to flag up operating anomalies, monitor service standard achievements, measure sentiment toward operators and to aggregate this content at both stop/station/road level and at neighbourhood level. The local advertising platform would be targetted at local businesses who can direct referrals from hyperlocal transport news and who would be willing to place advertising in the content. In this way the project can stimulate hyperlocal transport news streams, can leverage them to create new apps/services, and can monetise them.